Prediction and Manipulation of Delivery Properties of PROTACs using Machine Learning

Proteolysis Targeting Chimeras (PROTACS) hold huge promise as therapeutics. These molecules work by interacting with and modulating the existing protein degradation machinery within a cell, causing it to destroy a protein target of choice. These molecules can therefore be generated to induce degradation of any protein target, including specifically mutant forms of proteins. These molecules are therefore highly sought after for targets in cancer, neurodegenerative disease, and inflammatory and autoimmune diseases.
The complex nature of these molecules is essential to their function (as they are made up of two small molecule binders which are chemically linked together) but is also a huge barrier to using them successfully as a therapeutic. PROTACs are generally molecules with high flexibility and hydrophobicity, meaning that they are generally highly insoluble and poorly bioavailable. Many promising therapeutic candidates are intractable to develop into therapeutics due to their poor solubility and bioavailability profiles, and so the ability to predict these properties, and understand how to engineer and adapt these molecules for delivery is essential.